Religion, Utopia and the Socialist Movement: Socialism in Britain, 1880-1900

Socialism has had an uneasy relationship with religion and utopia. A concerted attempt was
made by the dominant currents of socialism in the twentieth century, the communist current and the
social democratic current, to draw a clear line between socialism, on the one hand, and religion and
utopia, on the other (Leopold, 2008; McLellan, 1987; Sassoon, 2010). It would seem, therefore, that
socialism should not contain religious and utopian elements. Hence, forms of socialism articulated
with both religious and utopian discourses would appear highly suspect. I aim, in my proposed
research, to consider whether this suspicion is justified by means of an in-depth study of British
socialism in the late nineteenth century. British socialism is a propitious case for my purposes
because it had a marked utopian and religious colouring (Yeo, 1977; Beaumont, 2005; Linehan,
2012). Specifically, the socialist thinker Edward Carpenter, the Fellowship of the New Life group
and the Labour Church all attempted to articulate their socialism in spiritual terms and by means of
utopian visions (Pierson, 1973; Mayhew, 1982; Manton, 2003).
My primary research aim is to examine the process by which utopia, religion and socialism
came to be articulated in the late nineteenth century and to determine whether there was anything
distinctive about the form of socialism produced through this articulation. On this basis, I aim to
assess whether the introduction of religious and utopian elements extended and deepened the
capacity of British socialism to oppose prevailing social relations, or whether it limited this
capacity. In this way, my overarching research question is as follows: What was the significance of
religious-utopian discourses for the British socialist movement and of what value were they for the
movement?